EW Solutions Cyber Voucher Application

The Cyber Essential Scheme represents a key enabler and milestone for understanding, validating and enhancing our cyber understanding to ensure that we can continue to operate, in the Defence and Law Enforcement arenas with confidence and compliance.